The Motets of Jean Mouton: Assessing Style and Attributions through Performance and Empirical Analysis

The project will raise the profile of Jean Mouton (before 1459-1522), one of the leading musicians of the High Renaissance. Despite being the most significant composer in the royal chapel of France c1500, Mouton is very poorly represented in modern recordings, and his works have not been fully edited: although the Mass settings are available in a modern edition, the motets, of which around 130 are attributed, lack a critical edition and some have not been published at all. Consequently many basic questions -regarding Mouton's style, relationship with contemporaneous and later compositional activity, and the authorship of pieces attributed to him - remain to be answered.\n\nThe project will focus on the least studied motets in Mouton's output: those still unavailable in any published edition, plus those with conflicting attributions. At the outset the Principal Investigator (PI) will gather sources and make preliminary transcriptions, followed by an intensive rehearsal period. The PI is Director of The Brabant Ensemble, a professional early music group: he will work with this ensemble in rehearsals and a workshop, with two goals in mind. First, the singers' experience and insight into performance questions such as accidental inflections and underlay will feed into the PI's understanding of Mouton's style and hence of the likely authenticity of works attributed to him. Second, the process of exploring this repertoire will contribute to the construction of programmes for concert, a CD recording, and of a radio broadcast which is intended for BBC Radio 3's Early Music Show.\n\nIn addition to the rehearsal process, the motets will be subjected to empirical analysis of several stylistic points (e.g. the number of dissonances per rhythmic unit, the average length of phrase, and the pitch range of the vocal lines). Taking into account external evidence (such as the proximity of a source attribution to the composer's known whereabouts), the information gleaned from performance experience, and the empirical data, a new understanding of Mouton's music will emerge, which the PI will make public by means of a refereed journal article.\n\nSeveral public events will contribute to knowledge transfer and the impact not only of this project but of the PI's 3-year Fellowship as a whole. A total of four concerts are planned, in Oxford, Southampton, and at music festivals in Cheltenham and York. The two festival concerts will be preceded by public talks illustrating aspects of the work undertaken. Additionally the scholarly community will be addressed via a lecture-recital at the Royal Musical Association annual conference. The CD recording will appear on the Hyperion label, which is globally distributed and well known for its promotion of underexposed repertories.

Potential impact
Apart from the academic beneficiaries noted elsewhere, this research will engage the general public by means of a commercially available CD (distributed globally), a radio broadcast (either on BBC Radio 3 or an analogous public-service broadcaster abroad) and four public concerts, two of which will be preceded by public talks in which the research topics will be introduced to a general audience. The research will therefore reach a wide constituency among the general public as well as the music profession.\n\nThe ongoing relationship of the Principal Investigator (PI) with Hyperion Records has developed a substantial audience of interested and informed consumers. The PI's work with The Brabant Ensemble is particularly known for its exploration of little-known aspects of Renaissance polyphony. Composers such as Dominique Phinot (c1510-before 1561), Pierre Moulu (?1484-c1550), and William Deane of Wrexham (fl1630) have been recorded, or had an entire disc devoted to their music, for the first time. Even in the case of better-known composers such as Nicolas Gombert (c1495-c1558), Cristóbal de Morales (c1500-53) and the forthcoming recording of Orlandus Lassus (1530/2-94), the Brabant Ensemble has sought to include a substantial number of previously unrecorded pieces. This strategy is fully in keeping with that of Hyperion Records, which is continually praised in the music press for its championing of lesser-known music. This position within the profession renders the PI and the Ensemble ideally placed to bring newly researched Renaissance music to a wide audience. The immediate benefit will consist in a better public understanding of French cultural history as well as a greater appreciation of the specific repertories engaged, and of the advanced compositional techniques involved in creating them.\n\nPre-concert talks will be an essential element of knowledge transfer in this project. Through them it will be possible to address the topics of canon, authoriality, recomposition by later hands, and evolving views of text declamation to the public: this will result not only in transfer of historical knowledge but in a heightened ability to perceive the aesthetic goals of a group of composers whose style has at times been regarded as difficult to understand or inexpressive. In the case of the York concert, where the festival in 2011 looks back to the Festival of Britain of 1951, there will also be the opportunity to consider how the historiography of sixteenth-century music has arrived at its present position. The Cheltenham and York festivals are both leading events in national musical life; performing at these, and in Oxford and Southampton, will offer the chance to bring this research and its related performance to the North, West, and South of England.\n\nA further contribution to the nation's culture will be made via the radio broadcast. The Radio 3 Early Music Show has a distinguished history of serious investigation of topics outside the historical mainstream (for example a recent hour-long programme on Jacobus Clemens non Papa (c1510-55/6) in which several tracks from the Brabant Ensemble's CD of that composer were played). A programme on Mouton, whether within the context of the French royal chapel or directly addressing the research questions of this project, would raise the profile of this area of study considerably.\n